Chromosome Breaks and the DNA Damage Response in Transcribed Genes

DNA double-strand breaks (DSBs) can arise through normal DNA metabolism or through exposure to DNA damaging agents such as ionizing radiation (IR), and can lead to breaks in our chromosomes which store our genetic information. These lesions are normally repaired by one of two DSB repair pathways termed non-homologous end joining (NHEJ), or homologous recombination (HR) repair pathways. DSB repair is important as failure to repair such lesions can cause cell death, and their misrepair can trigger chromosomal rearrangements, which can lead to cancer. While considerable advances have been made in our understanding of DSB repair, how it occurs in the context of transcription, in which the genetic material within genes is copied into messenger RNA to facilitate protein production, is unclear. The aim of the proposed research is to understand how cells respond to chromosome breaks within transcribed genes and facilitate their accurate repair by homologous recombination. In particular, we will explore the roles of chromatin (structures in which DNA is wrapped up in) and the transcription machinery (which copies DNA into messenger RNA) in coordinating these responses. The proposed research will provide mechanistic insights into DSB detection and repair within transcribed genes, and further, how defects in these processes can be exploited to target particular cancers.

Technical abstract
DNA double-strand breaks (DSBs) can arise through normal DNA metabolism or through exposure to DNA damaging agents such as ionizing radiation (IR). These lesions have the potential to lead to cell death if unrepaired or to chromosomal rearrangements and tumorigenesis if incorrectly repaired. DSBs are normally repaired by one of two pathways termed non-homologous end joining (NHEJ), or homologous recombination (HR) repair. While considerable advances have been made in our understanding of DSB repair, how it occurs in the context of transcription is unclear. The aim of the proposed research is to understand how cells respond to chromosome breaks within transcribed genes to facilitate their accurate repair by homologous recombination. In particular, we will explore the roles of chromatin and the transcription elongation machinery in coordinating DSB detection and HR repair within transcribed genes, and how defects in these processes can be exploited to target particular cancers. We anticipate that these studies will provide new insights into the relationship between transcription elongation and HR repair, and how genome stability is maintained in response to DSBs within transcribed regions of the genome.